Smart Responsive Antimicrobial Implants

The primary objective of this collaborative research project is to develop a smart antimicrobial orthopaedic implant suitable for mass production in the established and emerging markets. The 3yr project is industry led by a global medical device company (Smith and Nephew) collaborating with a charitable NHS hospital trust and
academia. The antimicrobial technology developed herein will help reduce the global threat of anti-microbial resistance and level of bioburden experienced in trauma by improving the aseptic conditions during surgery. The primary output of this project will be a demonstrator suitable for first in man/clinical trials, and a platform technology, which is applicable in other healthcare and industrial sectors given its high level of innovation..